EMMA

Emma is a one-stop shop that empowers people and shows them how to be money smart. It focuses on the three key elements to mastering money, Mindset, Management and Education. When an individual can master these three areas then anything is possible. The Financial Platform and app will help people of all ages to over come their difficulties and challenges with money. Learn to be wealthy with EMMA at your side.